Improving cardiovascular outcomes in polycythaemia by risk stratification and targeted therapy.

What is polycythaemia?
Polycythaemia is a cancer of the bone marrow and blood. It causes people to make too many red cells which make the blood thicker and less able to travel through blood vessels. It can also cause people to make too many white cells and platelets, which do not work quite like healthy blood cells. People can live with polycythaemia for many years, but the cause of major medical problems and early death is increased risk of blood clots: heart attacks, strokes, and blockages in the deep veins of the leg (deep vein thrombosis) and in the blood vessels of the lung (pulmonary embolus).
In the last 15 years there has been great progress in understanding what causes polycythaemia. It is usually caused by a change in the JAK2 gene which causes the bone marrow to produce too many blood cells.

How is polycythaemia treated?
There is no cure for polycythaemia and so the main aim of treatment is to reduce the risk of developing a blood clot. This is done by giving every patient low-dose aspirin daily to make the platelets less sticky; and to reduce the number of red cells by regular venesection to remove excess blood (similar to blood donation). People who are felt to be at particularly high risk of blood clots are additionally prescribed chemotherapy drugs (hydroxyurea and interferon) to try to reduce the number of excess blood cells. Despite this treatment, the risk of developing a blood clot remains high: about 1 in 20 people at 1 year and 1 in 5 people by 4 years.

What is unknown
We currently only have a basic understanding of who is at the highest risk of having a blood clot, the mechanisms underlying the increased risk of blood clots in polycythaemia, and how different treatments might work to reduce the risk of blood clots. If we knew more about these things, then we could give more intensive targeted treatment to the people who are most likely to develop a blood clot in order to reduce this blood clot risk yet minimise side-effects of treatment.

What will I do?
A large clinical trial is planned to look at a novel drug called ruxolitinib, which targets the causative JAK2 gene, in 600 patients with polycythaemia and to compare the impact of ruxolitinib to standard therapy (hydroxyurea, interferon). Patients will receive the drugs for 3 years and be monitored closely. Any blood clots will be recorded and the numbers compared for the different treatments.
I will collect additional blood samples, both before and after the drugs are started, and measure how sticky the platelets and white cells are, as well as how sticky the blood is overall. I will find out whether these results can predict whether or not the patient will develop a blood clot. I will do most of these tests in everyone who consents for the clinical trial in the UK (about 300 patients), however in a smaller number of patients, recruited locally, I will also request blood for additional novel tests to help further understand the mechanisms of blood clots in these patients. Finding out more about the mechanisms will help identify new targets for treatment.

Why is this research important?
This project brings together scientists and clinicians who are world leaders within polycythaemia, with experts in blood clotting. Together we will better understand who is at highest risk of developing blood clots, why, and how current treatments affect this. In the future this will help us to offer patients at highest risk of blood clots more intensive and more specific treatment, with fewer side-effects, so that fewer people with polycythaemia suffer major complications including death from blood clots. We will share the research results widely as they may be applicable to other diseases, including other cancers; and so will hopefully also help to reduce the likelihood of blood clots for people with diseases other than polycythaemia in the future.

Technical abstract
Thrombosis remains the major cause of morbidity and early mortality in JAK2 positive polycythaemia (PV). Preventative strategies are based on two RCTs which showed benefit of low-dose aspirin and venesection to maintain haematocrit <0.45. Patients considered at higher thrombosis risk are given additional cytoreductive therapy (hydroxyurea or interferon) with recognised side-effects, and with limited evidence of benefit for thrombotic risk. This collaboration brings together a national clinical expert in thrombosis, with a strong interest and background in laboratory haemostasis research, with internationally recognised scientific and clinical leaders in PV.

A sub-study will be added to a large RCT of ruxolitinib against standard cytoreduction for treatment of high risk PV to prospectively measure state of the art biomarkers of platelet, endothelial and coagulation activation (baseline and after 6 months of treatment). The pattern of biomarkers will be analysed and correlated with clinical events. Additional work will be undertaken on a smaller number of samples (both before and after treatment) to study the mechanisms of thrombotic risk; testing the hypothesis of the central role of NETosis, triggered by activated platelets, in driving thrombosis. Planned techniques: ELISAs for biomarkers, flow cytometry for markers of platelet and neutrophil activation and platelet-neutrophil interactions; NETosis to various stimuli by MPO/DNA ELISA, and by immunofluorescence and microscopy techniques.

This proposal will establish a set of biomarkers to improve thrombotic risk stratification, and improve mechanistic understanding, leading to personalised, targeted therapy to reduce thrombosis risk in PV. It will also be highly relevant for other conditions in which NETs have been implicated in thrombosis, including cancer and inflammatory/autoimmune conditions.

Potential impact
There are many potential stakeholders with an interest in the outcomes of this research proposal aside from academic beneficiaries. These include:

Patients
The greatest impact of this research will be for patients with polycythaemia vera (PV). Patients will benefit from improved risk stratification of thrombosis risk allowing personalized therapy, with more directed intensification of treatment if required, or reduced intensity of treatment for those at lower risk. This will reduce the risk of significant morbidity and early mortality from thrombosis (stroke, heart attacks, pulmonary emboli and deep vein thromboses), reducing the impact both on themselves and their family and friends. This proposal aims to be the start of a strong collaboration to harness coagulation expertise to the established clinical trials programme, which will maximise patient benefit over time to allow patients with PV the longest possible event-free survival with good quality of life.
The proposed programme of dissemination will ensure that patients are better informed about their disease and active patient participation will play a key role in designing future work. Through a better understanding of the mechanisms of thrombosis, particularly the interactions between platelet and neutrophil activation and NETosis, this research may also have benefits for patients with other myeloproliferative disorders, solid cancers, and autoimmune conditions, all of which are associated with a significant risk of thrombosis.

Clinicians
This research will enable the primary haematologists caring for patients with PV to offer them improved counselling and targeted treatment in order to reduce the risk of thrombosis. As the clinical trial programme progresses, it will also offer clinicians the opportunity to be involved in trial design and to offer their patients the opportunity of recruitment.
Many conditions are associated with increased risk of thrombosis, including cancer and autoimmune conditions. This research, though enhancing understanding of mechanisms of thrombosis and potentially novel therapeutic targets, will hopefully ultimately enable clinicians in other specialities to perform improved risk stratification and prevention of thrombosis in these conditions as well.

Public beneficiaries including the third sector
Thromboses (strokes, heart attacks, pulmonary emboli and deep vein thromboses) not only result in acute morbidity and early mortality but can result in significant long-term disability, with significant requirement for health and social care resources; with family, friends and voluntary organisations also providing invaluable support to patients. Identifying the patients at highest risk of thrombosis, and using targeted therapy to reduce this risk whilst minimising side-effects, will significantly reduce the resource and cost burden on healthcare and voluntary organisations such as MPNVoice. It will ultimately help charities direct research funding more efficiently.

Industry
This research project will study the mechanisms underlying thrombotic risk, and the effect of standard cytoreductive agents (hydroxyurea and interferon) compared to ruxolitinib (JAK1/2 inhibitor). This could result in refinement of the use of JAK2 inhibitors, as well as novel therapeutic targets. With the proximity of Novo Nordisk and Celgene to the hospital site, and established connections between Oxford University and these companies, we are well placed to collaborate with industry.

Policy makers
PV is a rare disease, and new treatment strategies whilst potentially having significant clinical impact may also come at significant cost. My collaborators and I are well placed in the clinical and scientific communities to communicate potential impact to policy makers in collaboration with patients.

The 'Pathways to Impact' attachment details how I will ensure these key beneficiaries are actively engaged.